How does the Golgi sort proteins? Mapping the Biophysical Landscape of the Secretory Pathway

The Golgi apparatus plays a crucial role in organising and sorting newly synthesised proteins to their designated locations within the cell. While these proteins represent 27% of the total protein composition of the cell by mass, the molecular sorting mechanisms remain unknown. It has recently become clear that delivery of proteins to the cell surface and extracellular space is dependent on the biophysical environment of sub-domains within the Golgi. This biophysical environment encompasses the properties and composition of the lipids surrounding sub-cellular organelles as well as the ions and pH of the lumen inside. Our proposal aims will investigate the fundamental molecular determinants of protein sorting through the Golgi apparatus in living cells by combining advanced microscopy techniques with molecular biology methodologies.
Firstly, our proposal will create a comprehensive biophysical map of the secretory pathway. Using a combination of kinetic trafficking assays and cutting-edge single-molecule light field microscopy (SMLFM), we will track the biosynthetic sorting of proteins through this pathway, examining their kinetics, diffusion dynamics, and local membrane organisation. Secondly, we will identify the intrinsic properties of proteins that enable them to navigate this biophysical landscape. Lastly, we will investigate the mechanisms underlying the generation and modulation of the biophysical landscape by the cell itself. Exploring the impact of physiological factors such as lipid composition, pH, and calcium ions on protein secretion, we aim to unravel the intricate interplay between protein-lipid interactions and cellular sorting processes, offering invaluable insight into both biotechnology and disease treatment.